The development of affective and therapeutic tactile processing in the human infant brain

This project explores how different types of touch impact neural development in early infancy using ultra-high field. We aim to investigate three key questions.
How does the neonatal brain process CT-fiber-activating tactile stimulation
e.g., gentle stroking
versus non-CT-fiber touch
e.g., static touch?
We will develop an MR-compatible robotic system to deliver consistent tactile stimuli to healthy neonates and adults, acquiring whole brain high-resolution BOLD data.
How do neural responses differ between social touch administered by a human and equivalent mechanistic stimulation by a robot? By comparing these responses, we seek to identify social versus non-social tactile pathways in the developing brain.
How does the intention of a touch giver
social touch vs. osteopathic therapeutic touch
influence brain activation and connectivity? Osteopathic practitioners will administer static touch with different therapeutic intentions to investigate potential differences in neonatal and adult cortical and subcortical activation.

By characterising neural responses to distinct tactile stimulations, this study will test whether functional architecture underlying social touch processing is present from birth and varies with touch type and giver intention. These findings aim to advance the understanding of tactile processing in early human development, providing insights into typical and atypical brain maturation.